ECOsystem-based governance with DAnube lighthouse Living Lab for sustainable Innovation processes

The 2030 & 2050 Green Deal goals push EU towards integrated solutions & clear targets. EcoDaLLi, embedded in the Mission 'Restore our Ocean, seas & waters by 2030' will help achieve freshwater targets of European Green Deal, integrating a systemic approach for restoration, protection & preservation for the entire Danube Basin, provided by coordinated actions. The main objective of EcoDaLLi is to centralise Danube governance structures in terms of innovative solutions for improved ecological restoration, protection and preservation of the Danube basin and its Delta by fostering a stronger innovation ecosystem within a well-connected Practices Living Lab System, supported by a digital Portal, completly linked to the Mission Implementation Platform. Innovative solutions open new opportunities for better water restoration, taking into consideration social innovation aspects, reducing climate change effects and reducing also costs. An improved governance at Danube Basin level, based on dedicated EcoDaLLi tools will foster such innovative solutions, change mindsets on water ecosystems restoration and climate change and develop value chains based on ecosystem services. This will contribute to the decarbonisation goal of Green Deal, cleaner water, improved state of the environment, land creation of jobs in sensitive areas along the basin, especially in the Danube Delta. EcoDaLLi will support innovators connect to governance structures, providing and maintaining networks, trough dedicated Living Labsfor knowledge co-creation, workshops, a custom made digital portal forsynergies, and innovation support services, to experiment with new solutions, helping the innovation ecosystem to create circular services towards Sustainable Blue Economy in the Danube Basin and beyond.